Light-weighting of structural panels (LIST-P)

The List-P project led by Omnia and supported by Tata Technologies, Arrival, Polymer Industries, Foresight Innovations, the National Composite Centre and the University of Exeter is investigating the development of a novel lightweight composite sandwich panel for medium and heavy goods as well as passenger vehicles. These will ultimately improve operational efficiency and help towards the delivery of zero emissions, as well as reshoring manufacturing capacity and capabilities to the UK.

Omnia are specialists in delivering new material solutions and intelligent products. Its focus is on thermoplastic panel technology and the supply of its unique range of composite sandwich panels. These not only offer excellent strength to weight characteristics, but also durability, innovation and sustainability.

Over the last decade Omnia has provided its customers with intelligent solutions based on sound engineering, economic and socio-economic principles. Some of its clients include, PepsiCo International, Williams F1, BP, Northgate Group, Royal Mail, DHL and TNT.

The List-P project brings together experts from across the supply chain in order to provide an end-to-end solution and optimise design and manufacture of future automotive panels.